The Regulation of NHE-1/Bcl-xL Deamidation pathway in Oncogenesis

Technical abstract
The project is to investigate the underlying mechanisms of cancer development, especially those involving tyrosine kinases. Our previous study showed that some tyrosine kinases can make cells resistant to DNA damage induced by cytotoxic drugs or irradiation. This process invloves Sodium Hydrogen exchanger- 1 (NHE-1) mediated intracellular pH change. However how NHE-1 plays its role and how NHE-1 itself is reguated in DNA damage responses are still unknown. I have proposed to thoroughly investigate the signalling pathways surounding NHE-1 regulation in DNA damage responses. Based on my preliminary data I will start with the transcription regulation of NHE-1. A new knock- in mouse is also proposed in order to test the core hypothesis. In this mouse pro- survival protein Bcl-xL will be modified to a version that is resistant to DNA damage induced intracellular alkalinisation thus protect cells from the killing effects of cytotoxic drugs or irradiation. It is expected that this mouse can develop tumours spontaneously or induced by excess DNA damage stimuli. Tyrosine kinases are extensively involved in human cancers. This study will be able to answer some key questions in the mechanisms of these cancers, and should provide useful information on potential cancer therapy.